The development of a continuous process for the large-scale sustainable manufacture of 4,4'-dihalobenozphenone

The Organic Materials Innovation Centre at the University of Manchester and Victrex Polymer Solutions are undertaking a feasibility study to develop a new chemical route to the manufacture of monomer raw materials for high-performance polymers. The purpose of the project is to identify new, more environmentally-sustainable, energy and resource-efficient chemical processes to manufacture monomers which have high purity, improved yield, reduced waste and environmental impact as well as greater product consistency. These benefits would then be exploited commercially in future high-performance polymers and downstream semi-finished products to be manufactured by Victrex in the UK for its expanding global customer base in the automotive, aerospace, oil and gas, semiconductor, electronics, medical and general industrial markets.